The Temple Scroll's Vision for an Ideal Society

In 1956 the first manuscript of the Temple Scroll (TS) was discovered among the Dead Sea Scrolls (DSS). For eleven years it lay hidden in a Bata shoebox beneath the floorboards of an antiquities dealer in Bethlehem until it was acquired by Yigael Yadin in 1967. Four further, fragmentary copies were published in subsequent decades.

The diverse contents of the TS deal with an elaborate account of the design of the temple, religious festivals, purity regulations, and an elaboration of a series of biblical laws often called a Deuteronomic paraphrase. The latter includes a distinctive treatment of kingship, where the king's power is curtailed by a council of advisors (White-Crawford 2000). A striking feature of the TS is its account of the revelation of the law on Mount Sinai, not via Moses, but directly from the mouth of God. This led Yadin to describe the scroll as a new Torah (Yadin 1983). Research to date has focused primarily on printed critical editions of the TS. This project will consider the content of the TS in conjunction with a detailed material analysis of each manuscript.

I will integrate analysis of the scrolls' content with analysis of the material remains, including the meticulous preparation of the main scroll before its inscription, the division of the text into sections, and scribal corrections. Once the material evidence has been comprehensively brought to bear on the analysis of the content of the manuscripts, I will ask what drove literary elites to combine several originally independent sources (Wilson and Wills 1982; Wise 1990) to form the exquisite, deluxe scroll from Cave 11, the longest of the DSS. The parchment has been split to produce an almost translucently thin scroll. My results will shed important new light on the scribes and editors of the Temple Scrolls and their relationship to the scribes who produced manuscripts of other legal texts such as 4QMMT (Kratz 2020; Hempel 2020; Shemesh 2009) and the Damascus Document (Hempel 1998, 2000; Wassen 2005). This project will also contribute to ancient and mediaeval Manuscript Studies more broadly, now facilitated through the journal Manuscript Studies at the University of Pennsylvania.